Influence of microbial community on nitrogen use efficiency in agriculture

This project aims to develop tools for better monitoring of nutrient cycling in soils, with a view to improving sustainability and productivity in agriculture. Working between the University of York and partner company Precision Decisions (who provide precision farming services), the student on this project will investigate the diversity of nitrogen cycling processes in soils, in order to understand the relationships between the microbial genes present and the (highly variable) efficiency with which nitrogenous fertilizers are used. The project will involve using microbiology, biochemical analysis, next generation sequencing, and application of computational models for data analysis. We are looking for a science graduate with good analytical skills and a willingness to learn / use a variety of biological and analytical techniques as part of an interdisciplinary team working on this important problem.

The project is a collaboration with an industrial partner and will include a 3 month placement with Precision Decisions in York.